AI-Driven Funding Optimisation: Enhancing Business and Research Proposal Success for Creative Sector (AI4Funds)

AI4Funds is a pioneering project that aims to revolutionise how creative businesses and researchers in the UK secure funding. We are developing a user-friendly platform powered by cutting-edge Artificial Intelligence (AI) to address the two major challenges faced by the creative sector:

* **Difficulty Finding Relevant Funding:** Numerous funding portals exist, making it time-consuming and frustrating to locate suitable opportunities.
* **Crafting Competitive Proposals:** Complex application processes and a lack of guidance often hinder the creation of high-impact proposals.

**AI4Funds tackles these issues head-on through two key functionalities:**

1. **AI-Powered Funding Discovery:** Our innovative platform leverages advanced AI algorithms to analyze vast amounts of data from diverse funding sources across the UK. This personalized approach identifies highly relevant funding opportunities tailored to each user's specific needs and profile.
2. **Proposal Enhancement Features:** AI4Funds goes beyond simple search by offering semi-automated tools to streamline the proposal development process. By incorporating AI-driven insights and guidance, the platform assists users in crafting compelling applications that meet funding criteria and stand out from the competition.

**The positive impact of AI4Funds will be far-reaching:**

* **Empowering Creatives:** Easier access to funding will unlock the potential of creative businesses and researchers, fostering innovation and job creation.
* **Boosting Regional Economies:** Increased funding translates to more creative projects, stimulating economic growth within various regions.
* **Enriching the Creative Landscape:** By supporting new products, services, and intellectual property, AI4Funds contributes to a more vibrant and diverse creative sector.

AI4Funds aligns perfectly with the DCMS Create Growth Programme's objectives of supporting a thriving creative sector. This efficient project can be delivered within a 5-month timeframe, bringing its benefits to the creative community swiftly.

**Join the AI4Funds revolution and unlock the true potential of the UK's creative industries!**